Liciense Register

The Healthcare register provides a consolodated source of information to the pharmaceutical industry that aids in preventing the supply of licensed pharmaceutical products to unlicensed premises/individuals.